From ownership to usership: light as a service in the circular economy

Since the industrial revolution, society and industry has been adopting a linear approach to business and production i.e. 'Take,
make, dispose'. With the world's population expecting to increase to 9 billion, the world's economy will quadruple creating a greater
demand for energy and natural resources. If new concepts and business models are not conceived and implemented, there could
be considerable environmental implications. By exploring the principles of emotional durable design, the circular economy and
service innovation we cold find new ways to create value for industry, delight the consumer and fulfill their needs while reducing the
strain that modern day consumption has put on the environment. But most importantly do good design; create better, smarter
products and services that will bring about a more sustainable future. Since the industrial revolution, society and industry has been
adopting a linear approach to business and production i.e. 'Take, make, dispose'. With the world's population expecting to increase
to 9 billion, the world's economy will quadruple creating a greater demand for energy and natural resources. If new concepts and
business models are not conceived and implemented, there could be considerable environmental implications. By exploring the
principles of emotional durable design, the circular economy and service innovation we cold find new ways to create value for
industry, delight the consumer and fulfill their needs while reducing the strain that modern day consumption has put on the
environment. But most importantly do good design; create better, smarter products and services that will bring about a more
sustainable future.